Small items of research equipment at the University of Nottingham

This proposal aims to fund small equipment (<£10k) for the benefit of ECRs across the EPSRC research themes of Energy, Healthcare Technologies, Physical Sciences, Engineering, Digital Economy, Manufacturing, Mathematical Sciences. The equipment will directly benefit over 1500 Early Career Researchers (approx. 1000 PhD students, 500 post-doctoral research staff and young lecturers) currently working within these thematic areas at the University of Nottingham and support the University's thematic areas of Energy, Biomedical Imaging, Operations in a Digital World and Drug Discovery. The equipment will also benefit ECRs within the Midlands region thorough our collaborations with the Midlands Energy Consortium, Midlands Physics Alliance and Midlands Ultra Cold Atoms Research Centre and ECRs at other HEIs through our collaborative Doctoral Training Centres. Equipment will be purchased across the Engineering and Physical Sciences to benefit as broad a range of ECRs as possible. New equipment will be purchased to support research into new areas, enable more senior ECRs to start independent research and gain valuable research results to support fellowship and grant applications. This equipment will enable some ECRs to establish their own independent research laboratories and establish their own research collaborations. Equipment will be purchased to upgrade current facilities which are either outdated or no longer fit for purpose. These upgrades will allow the equipment to be modified for ECR's specific research needs at a fraction of the cost of new equipment. Fundamental laboratory equipment will also be bought to increase capacity to enable more resource and time efficient research.

Potential impact
Outcomes from research undertaken by ECRs supported through this grant will benefit a wide range of key industrial sectors, patients, practitioners and the public. A selection (not exhaustive) is provided below:

Energy: the immediate beneficiaries are the conventional power generators, their suppliers and customers through cleaner, more efficient power from fossil fuels (coal and gas). Clean power through fuel cells offer an alternative energy source and the work on novel fuel cell catalysis and electrolytes could usher in a new era of clean power generation using fuel cells and, consequently, it has wide-ranging impacts across society, academia, industry and financial sectors. Research in GGIEMR and CAMERA can contribute to limiting the environmental impact of wind turbine installation.

Healthcare technologies: outcomes would improve sensing technologies in the regenerative medicine, wound care, anaesthesiology and treatment for sickle cell anaemia. Benefits could include improved identification and treatment for those affected by attention difficulties and pre-term birth and novel, more effective drug delivery mechanisms. Advances in biomedical imaging can offer suppliers/users (e.g. Philips Healthcare, Unilever, Norgine Pharmaceuticals) advanced analysis of samples and give further understanding to information taken during MRI scans, improving diagnostics. Neruoimaging advances can give further insight into complex brain function and how it differs in chronic mental states and disorders such as depression, schizophrenia and tinnitus.

Transport: benefits can include improved design of the urban environment to minimize wind hazards at the pedestrian level and improved safety for cyclists, motorists and pedestrians through improved driver training. GGIEMR research can lead to redesigned aviation antenna to limit performance depredation to external interferers. It also offers reduced GPS interference through a managed frequency spectrum.